Roehampton University and Clerkenwell Clinics Limited - AKT4

To develop and review a dual diagnosis, addiction-focused module for Clerkenwell Health's Psychedelic Assisted Therapy (PAT) training program, to equip professionals with a robust understanding to address substance abuse disorders and dual diagnosis through this novel intervention.